Narrating Modernity: Agency, Reform and Nationhood in Indian Women's Writing in English, 1870-1947

In 1999 I was working as a school cook in a small Welsh village and bringing up two young children. My initial contact with the Open University, requesting information on the M.A. in Literature course, was made with no expectations other than to explore possibilities that I had believed were closed to me. Yet, my tentative enquiries were met with positivity, and the following year I embarked on what was to be a pivotal stage of my personal and professional journey.

My confidence grew with every module I studied and I was always aware of the excellent support and supervision available to me; offering me reassurance and guidance during times when personal barriers became difficult to overcome. I can honestly say that being awarded a distinction for the M.A. dissertation remains one of the most treasured experiences of my life.

I have subsequently moved into a career as a specialist teacher, supporting children and young people who have encountered difficulties in their own young lives. I maintain the belief that everyone, no matter what their background, has a right to an inclusive, supportive learning environment. It is the ethos that I believe underpins the Open University.

Of particular interest to my proposed area of study are the research opportunities afforded by the Ferguson Centre for African Asian Studies, and the History of Books and Reading Research Collaboration. The promotion of research into colonial and postcolonial literatures, with an emphasis on archival study (for example the Making Britain database), has established the importance of the Open University as a world-leader in the study of Asian literature. In addition, many research and PhD projects undertaken lead to publication and further contribute to the field of global and world literatures.